How Does The Contractile Actomyosin Ring Actuate Cytokinesis?

How cells divide from one to two has fascinated scientists ever since it became clear that cells were the fundamental building blocks for all organisms. Does the force to divide the cell come from within? Or does the division force come from outside the cell? A cell is composed of trillions of molecules. What happens at a molecular scale (1 millionth of a millimeter) and how do collective molecular behaviours power events at a larger scale, such as cell division.

Over the last fifty years it is becoming clear that amoeba, fungi, and animals use a structure, termed the contractile actomyosin ring (CAR), that contains molecules highly related to those that power contraction in the muscle. However, how and whether a muscle contraction like mechanism operates during cell division is debated and changes with the advent of new technology.

The fission yeast, a simple free living organism has become a very attractive tool to investigate mechanisms of cell division, since like our cells, these cells also possess a CAR that is used for cell division. The genes and proteins controlling cell division have been identified from research into this yeast and these contain counterparts in human. We have pioneered a number experimental approaches in this yeast. Together with high resolution structures of key force producing molecules, we will investigate whether actin-myosin interactions power force generation during cell division, as it does in muscle contraction. Next, we will investigate how tension is created on actin filaments. Tension is key to moving objects. For example, a rope will become tense when pulled only when another object heavier than the rope is attached to it. We will identify the objects that bind our rope (actin filaments) to understand how actin becomes tense. Finally, we will determine what work output results from tense actin filaments. We will focus on whether the tension pulls on cell membranes to effect cell division or whether tension causes extrusion of extracellular matrices needed for cell division.

The work will provide an exceptional opportunity to discover cell design principles that are important in basic science, understanding human disease mechanisms, and in the design of synthetic cells for medical and biotechnological purposes. The work will also provide opportunity to train a new generation of interdisciplinary research scholars who may take up employment in academia, industry, and beyond.

Technical abstract
In amoeba, fungi, and metazoans, cell division requires a contractile actomyosin ring (CAR). Our overall goal is to understand the mechanism by which the contractile actomyosin ring (CAR) drives cytokinesis. We will investigate how CAR-tension is generated by myosin-II-motor driven translocation of membrane-anchored actin filaments and how CAR tension drives extracellular glycan matrix assembly using fission yeast Schizosaccharomyces pombe as a model organism.

First, we will investigate the role of actin-myosin-II interactions and actin filament translocation in cytokinesis. We will use the cryogenic electron microscopy and X-ray structures of actin-myosin-II complexes in various power stroke states and make mutants that would be expected to abrogate these interactions. These mutant proteins will be purified and used in in vitro gliding and optical trap experiments, in addition to the traditional fission yeast phenotypic experiments to bridge the findings across scales.

Second, we will determine how tension is generated on CAR actin filaments. We recently performed a biochemical screen using crosslinking mass spectrometry (XLMS), which provides residue-precise nanometer resolution protein-protein proximity maps. We performed XLMS on isolated CARs and identified ~180 crosslinks of which we will characterize 36 proximities between soluble CAR proteins and plasma membrane associated CAR proteins. We will characterize these putative interactions between CAR actin binding proteins formin, myosin-II, IQGAP, with membrane proteins anillin, F-BAR protein Cdc15, Sbg1, and Bgs1.

Third, we will investigate how CAR tension, via Paxillin, tropomyosin, actin, Sbg1, and Cdc15 impact the function of the 1,3-beta-glucan synthase Bgs1, which makes the primary septum that bisects the cell to generate two cells.

The work is a balanced blend of hypothesis driven and open ended discovery research and should provide the most compelling molecular mechanisms of cytokinesis.